Genomic landscape of early stage Mycosis Fungoides and correlation with clinical outcome and risk of disease progression

Mycosis Fungoides (MF), so-called because of its mushroom-like tumours, is a debilitating, life-threatening and incurable skin cancer. Early stages of the disease presents with red patches and plaques that usually slowly increase in size and number over years or even decades. About 30% of patients will then progress to the advanced stages, characterized by whole skin involvement and/or formation of ulcerated tumours. More rarely, MF can further progress by spreading into the blood, lymph nodes and internal organs. While patients with early stage MF have a chance of survival similar to healthy people of their same age, patients with advanced stage MF have much higher chance of dying due to their disease.
All recent genetic studies on MF have focused on advanced stages of disease, allowing discovery of a broad range of mutations that partially explain why the disease becomes more dangerous and aggressive when it spreads to the blood and other organs. Much of this pioneering work has been performed by us at St John's Institute of Dermatology, which is a major national referral centre for patients with skin cancer and an internationally recognised centre of excellence for MF research. However, due to technical challenges, there are no studies focusing on earlier stages of MF. Hence we have no knowledge on how this condition begins. In our study I will use an advanced technique, Next Generation Sequencing (NGS), which enables the reading of gene sequences in tumour cells from human tissue samples, even when they are out-numbered by normal cells in the same biopsy. This will generate a list of damaging changes in the genes (mutations) that are present in the tumours but not in healthy cells. It will also help us understand which of these mutations occur early in the disease and those that are key to disease progression.
There are three main parts of this study:
1) Isolate tumour cells from skin lesions of patients with early stage MF to identify which mutations are more likely to be causing the disease.
2) Compare the mutations between patients and amongst multiple samples from the same patient to understand how this cancer evolves.
3) Create a "prognostic kit" comprising a list of mutated genes (gene panel) from the previous two steps and test it on large number of DNA samples from patients diagnosed with MF in the last decade and under long term follow-up under our Cutaneous Lymphoma team.

The outcomes of this study will not only increase our scientific knowledge of the mechanisms underlying MF, but will also impact on patient care. In the short term, the prognostic kit will be used to design an economically viable diagnostic test for patients in the clinic. The test will help to determine which patients require more intensive treatment and, more importantly, which can be spared treatment with potentially toxic drugs. In the longer term, identification of gene sequences associated with a poor prognosis will enable the design of targets for more effective treatments for those who might otherwise die of the disease.

Technical abstract
Background Mycosis Fungoides (MF) is the commonest variant of cutaneous T-cell lymphoma (CTCL). Generally MF is an indolent disease but 30% of patients progress to advanced stage characterized by skin tumours and systemic involvement. This fellowship aims to investigate the hypothesis that 'early stage MF is characterised by a distinct genomic landscape, which is a key determinant of clinical outcome and risk of disease progression'.
Objectives and Methodology:
1. Isolation of T-cell populations containing tumour cells in early stage skin biopsies from 30 MF patients using enzymatic digestion and flow cytometry. Germline DNA will be obtained from peripheral blood B-cells. Tumour cells will be identified using TCR-rep-seq to identify clonal TCR gene rearrangements and a CDR3 Taqman Q-PCR will be used to determine the percentage of tumour cells.
2. Determine the genomic landscape of early stage MF using whole exome sequencing. Computational analysis to identify: somatic single nucleotide variants, copy number variation; perturbed signaling pathways; the degree of inter and intra-tumour heterogeneity and the pattern of mutational signatures.
3. Clinical validation using targeted capture deep sequencing of identified significantly mutated genes to screen diagnostic tumour DNA samples from our fully validated model of survival and progression in a cohort of 1502 CTCL patients.
Scientific and Medical opportunities:
This study will allow us to identify biomarkers, which may predict the evolution of CTCL, improve patient stratification and help define targets for therapy not only in CTCL, but other forms of mature T cell lymphomas.

Potential impact
The primary outcome of this proposed research programme will be the first prognostic gene panel to identify patients with Mycosis Fungoides (MF) who are at high risk of disease progression and a worse clinical outcome, compared to patients that do not progress. We also aim to identify novel gene mutations as candidates for future studies of therapeutic targets. The benefits of this research programme include:

1. Improved care of patients. As a large, integrated, clinical-pathological study of a potentially serious cutaneous malignancy, the primary beneficiaries of this study are patients. This project will identify the poor prognostic groups, enabling their selection for early treatment and improved outcomes. Importantly, it will also help to spare those with a relatively good prognosis from unnecessary treatment with expensive and potentially toxic drugs. Through our on-going collaboration with the PROspective Cutaneous Lymphoma International Prognostic Index (PROCLIPI) study involving 46 sites over 5 continents, our results will not only benefit patients attending our clinic but MF patients world-wide. As a disfiguring and chronic disease, MF attracts involvement from family members and patient groups. We will engage patients and their families through our own patient group meetings and newsletters, and through charities such as the Cutaneous Lymphoma Foundation and British Association of Dermatologists. This project will therefore be important in improving patient care, integrating the public with our academic research and increasing awareness of this currently under-diagnosed disease.

2. Industrial collaboration. This project is a prototype for "personalised medicine" or, perhaps more realistically, "patient stratification" by molecular diagnostics. Our targeted prognostic gene panel will be based on a next generation sequencing platform, which is rapidly becoming a viable diagnostic tool in itself. We are also likely to identify distinct gene mutations with potential as therapeutic targets and we will collaborate with industrial partners to investigate novel therapeutic approaches.

3. Health economics. Health economics suggest that the direct medical costs per patient with MF are similar to that of other serious chronic diseases. Stratifying patients will not only improve patient care but will also reduce these costs and therefore be of overall benefit to the NHS.

4. Future targets for treatment in MF and other malignancies. This project will not only identify genes, which stratify patients for existing treatments in MF, but also identify novel mutations, which could be targets for new therapy. Other forms of mature T cell lymphoma and even some unrelated malignancies share some of the gene mutations already identified in the advanced stages of MF and Sézary Syndrome. This project will inevitably identify novel gene mutations, some disease-specific and many shared across a spectrum of malignancies. Hence we predict that this project will not only help patients with MF but will make a significant contribution to the future development of cancer therapeutics as a whole.